Sociophonetics of the Le Havre accent in production and perception

The Le Havre (LH) accent is subject to steep social
stratification, resulting in discrimination. The city of LH, in
Normandy, is the second most important French port. Its
dockers are culturally salient and have contributed to LH's
perceived working-class (WC) character. They are
construed locally as the prototypical speakers of the LH
accent, which is midway between WC Parisian French (PF)
and rural Norman French. However, France's linguistic
diversity is eroding nationally as PF is gaining ground, while
LH has been gentrifying, attracting a middle-class
population to the city. Beyond class, the LH accent may be
stratified by gender, ethnicity, and attachment to local
identity, as WC LHers are proud of their speech. This
research will therefore document a linguistic and
patrimonial resource, raising awareness for social justice
through linguistics outreach. Theoretical objectives include
enriching interdisciplinary knowledge of social class and
linguistics' understanding of the psychosocial relationship
between perception and production patterns.
This research will focus on the main traits of the LH accent,
including the pronunciation of vowels and non-standard
variants of /r/. Which social groups (still) use these? Which
stereotypes do they evoke? Using quantitative methods, I
will sample LHers to study their speech with acoustic
methods and conduct a perception experiment aimed at
revealing the stereotypes around the LH accent.